Guaranteed Reliability and Availability of Chargers in Emergencies (GRACE)

The electric vehicle (EV) revolution is gathering pace with more fleets, especially public sector, transitioning to EVs. Transport was highlighted as an essential pillar of the Covid19 response, with vehicles essential for providing healthcare and delivery services. While petrol stations are established, the EV charging sector is still immature and challenges remain. There is still insufficient charging infrastructure for the growing need and reliability of charging infrastructure still remains an issue.

During the Covid-19 issues, there were multiple times when chargepoints failed to operate for essential service sites and required intervention to resolve the issue. To support these essential services, it was necessary to send a person to site in order to fix the chargepoint. This further highlights an issue known throughout the industry - the time taken to resolve charging point faults is too long. This is largely because a disproportionate number of faults require an engineer visit, even if it is an internal chargepoint software issue or hard reboot required. A better solution is required to reduce this need and fix more faults remotely.

GRACE will develop an innovative hardware module that can be installed into existing chargepoints that allows remote access to resolve issues and the same level of access that is achieved through a site visit. This will reduce the number of engineer visits and increase the speed of issue resolution. This will significantly increase the uptime of chargers and provide a more reliable service for key worker sites. This will be backed by a software and service layer to enable a higher level of support 24/7\.

The extension looks to develop this module further by creating an advanced version of the product with additional features, which will unlock additional market segments and increase revenue potential.